Firesouls virtual currency design project

Firesouls is building a virtual local currency. The currency provides the 'liquidity' for the Social Value Exchange, an online market that brings together government suppliers and local community based organisations to maximise Social Value.